TYRELESS - Integrated piezoelectric Energy Havesting systems for smart truck tyre monitoring

The purpose of the project is to develop an autonomous & integrated sensor system for Tyre Pressure and Management System (TPMS). Development includes; a) printed kinetic harvesting element (based on piezoelectric materials), b) power management and sensing devices that enable real-time monitoring of individual tyre performance within a truck to reduce fuel costs and enhance truck safety. The novel active harvesting elements will be co-developed by Bath University and CPI (the HVM Manufacturing Catapult). This early stage prototype consists of an EH/S element alongside a pressure sensing MCU and RfID circuit capable of relaying data remotely without connection to the tyre. The practical work includes fabrication and testing to understand the power that can be harvested, the operating temperature window and the lifetime of the EH/S transducer. The project is looking to develop a system for the lead company to exploit in the fleet operator market and a leading tyre manufacturer long term.